Selection of the antibody repertoire

Technical abstract
B lymphocytes synthesise antibodies which make up our humoral immune response. Antibodies bind specifically to foreign antigens found on bacteria and viruses, which can then be disposed of by different routes. Individuals that lack antibodies are severely immuno-deficient and cannot clear the body of any infection that needs the assistance of antibodies. Antibodies can also be pathogenic, which is often the case when an antibody recognises auto (self) antigen; if severe this can lead to destruction of a particular tissue (autoimmunity). B lymphocytes can also become tumorigenic and a large proportion of adult lymphoid malignancies are of B lymphocyte origin. It follows that a greater understanding of the biological systems and processes that lead to proper development of B lymphocytes is of utmost importance. This increased understanding will provide insights that are relevant to, and can be exploited by, biomedicine.